Elimination of H0 Systematics with Novel Analysis Techniques

This study aims to measure the rate at which the Universe is expanding (the Hubble constant) to a higher precision than has been achieved before. Until recently, measurements of the Hubble constant from different techniques - comparing how the apparent brightness and size of astronomical objects change as they get further away from Earth - gave consistent results. However, as measurements have become more precise these different techniques have now diverged. If this divergence is real it will have profound implications for our understanding not just of cosmology, but of fundamental physics concepts such as 'how many fundamental particles exist?'.

Currently the 'tension' in these measurements is large enough to be statistically significant, but given the dramatic implications, further independent verification is required before it is confirmed that the tension is real. The research in this program will provide an independent measurement of the Hubble constant using observations of 'standard candles' - objects whose intrinsic brightness can be used to infer their distance - with a precision that makes it directly comparable to measurements from the competing 'standard ruler' technique.

We will tackle the problem using variable stars; stars whose intrinsic brightness are directly related to their pulsation period. Until now, standard practice has been to analyse variable star data one wavelength at a time, making comparisons with theoretical models after the fact (if at all). The technique proposed here takes advantage of the vast amount of data we have today, using all available data on a set of stars, combined with stellar models, to ensure that our measurements are as accurate and precise as possible.

By including all available data in the analysis, we will reduce the uncertainty in our measurement of the standard candle Hubble constant. Only then can we determine whether or not the differences in recent Hubble constant measurements are due to experimental error, or if we need to rethink what we know about our Universe.

Potential impact
The University of Bath has an embedded public engagement with research strategy, a dedicated engagement team to support academics, a widening participation team to reach non-traditional audiences and a dedicated Ogden Trust Science Officer in the Department of Physics who leads development and delivery of our dedicated physics outreach schools programme. In addition, the University has an active media and communications team at university and faculty level which supports research teams with large-audience engagement activities. In addition to more traditional media engagement, Scowcroft has appeared several times as a guest expert on the popular science podcast Titanium Physicists. The format enables scientists to talk directly to the public about their science, and to date has over 1.3 million downloads. Scowcroft is encouraging other Bath Physics researchers to get involved, and was recently joined by Villforth in an episode that will air soon.

Group members are particularly keen to use their research to encourage girls to take up and young women to continue in science. For example, in the past year Scowcroft has given several public talks, including at a local TEDx event and a girls high school. She specifically highlights the work of women in cosmology whose work has historically not been recognised, and gives prominence to women who work in the field today. The group's high-profile research allows us to be demonstrable role models and engage with diversity and leadership programmes such as Athena Swan, Aurora and Royal Society engagement initiatives.

Activity in this area will develop beyond gender equality in STEM. In her outreach and engagement activities, Scowcroft talks about her experiences and success working in astronomy as a person with ADHD, emphasising that a disability does not preclude someone from a career in science. Later this year she will be speaking in the EWASS 2018 Equity and Diversity session. Collaborating with a member of the Bath Engineering faculty who has autism, they will discuss how neurodiversity has affected their careers, and discuss how to support other researchers with disabilities. In the most recent RAS demographics survey approximately 2% of all respondents reported they have a disability, compared with 18% of the working age population in the UK. Given the underrepresentation of women and people with disabilities in astronomy, continuing her work in this area will be a priority for Scowcroft.